Cell Signalling

Cell signalling effects have crucial roles to play in a vast range of biological processes, such as in controlling the virulence of bacterial infections or in determining the efficacy of treatments of many diseases. Moreover, they operate over a wide range of scales, from subcellular (e.g. in determining how a particular drug affects a specific type of cell) to organ or population (such as through the quorum sensing systems by which many bacteria determine whether or not to become virulent). There is therefore an urgent need to gain greater quantitative understanding of these highly complex systems, which are well-suited to mathematical study. Experience with the study of nonlinear dynamical systems would provide helpful background for such a project.